Alternative Authentication Sequence for Mitigating Man-in-the-Middle Attacks

"Everyone knows that the Web can be a dangerous place, and people are starting to be aware of the fundamentals of being safe on-line. The ""lock icon"" is one of these. It tells us when our communication is secure between our browser and the server it is talking to. What it can't tell us, is whether the server is the one we think it is. In fact, we could be securely handing our details to an attacker using something called a ""man-in-the-middle"" attack.

This project is developing a new authentication system that allows web servers and web browsers to convince each other that they aren't just talking securely, but they're talking securely to the right people! Without requiring complex set-up or operation for the user, the new system can warn you of man-in-the-middle attacks before any compromising information is sent."